SCALE-UP - Sustainable Composite for Automotive and Low-Emission UK Production

SCALE-UP addresses the challenge of high-volume sustainable lightweighting in Battery electric Vehicle using composite materials and delivering four innovations.

* ?A lighter, sustainable/lower-CO2e, affordable door, as alternative to aluminium benchmark, anticipating future legislation and decarbonisation of aluminium.
* A high-volume, affordable, sustainable carbon fibre wheel breaking the ceiling of state-of-art production volume through deployment of innovative design and manufacturing process.
* Production scale-up of high-performance recycled carbon fibre materials to allow mass production of recycled carbon fibre composite retaining up to 90% of the original performance.
* Digital tools using new modelling methods predicting the feasibility, performance and quality of the final products.